Mechatronics Tracking using inertial sensors

Mechatronics represents the fundamental key area whereby the student can improve the understanding of current systems with free space tracking in a number of applications. Consequently, this underpinning knowledge will result in innovative solutions that overall improve accuracy in a noticeable and practical manner.